Rotten Rocks at the Heart of the Atlantis Massif - a home for life? An Investigation of Reaction Permeability in Oceanic Gabbro

This multidisciplinary project is investigating the underlying mechanisms that control porosity generation by reaction of hydrothermal fluids with oceanic gabbro below the seafloor. Zones of high hydrothermal fluid fluxes are common in oceanic hydrothermal systems and are hypothesized to be one of the environments where life could develop and thrive both in early Earth and akin to present-day deep-sea hydrothermal systems. The project explores porosity generation through a unique set of approaches including analysis of the root zones of hydrothermal vents, via newly obtained samples from IODP expeditions past and present, novel experiments and sample analysis using state-of-the-art analytical equipment along with thermodynamic fluid flow modelling.
Reaction induced porosity has been observed in gabbroic rocks and dolerite sills within the detachment fault zone of the Atlantis Massif oceanic core complex. Preliminary data shows that dissolution of plagioclase and pyroxene by hydrothermal fluids may lead to significant permeability and focussing of fluid flow. Chlorite geothermometry shows that porosity from microns to cm in size in the detachment fault zone was generated by mineral dissolution at temperatures of ~ 400 degrees C and filled over waning temperatures to below the known temperature limit of microbial growth (~121 degrees C). Higher cell counts close to zones of porosity suggest that the porosity remained open during the cooling of the Atlantis Massif and may have been infiltrated by fluids related to the famous Lost City Hydrothermal Field, and at that time occupied by microbes. A similar dissolution process has been documented in highly altered epidosites within sheeted dyke rocks of the Troodos ophiolite, Cyprus which are also thought to be the up flow zones for black smoker systems that produced significant copper deposits on the seafloor.
This project includes the following aims:
- Characterising extent of reaction porosity in the Atlantis Massif
- Understand the geological processes that promote the generation of reaction porosity
- Comprehend and recreate conditions which generate reaction porosity over time
- Quantify if reaction porosity is an environment in which life can thrive
IODP Expedition 399 (April to June 2023) drilled several new holes through the detachment fault zone of the Atlantis Massif oceanic core complex. This zone has been interpreted as the up-flow zone of hot hydrothermal fluids which would have vented on the seafloor as a black smoker vent field. During the expedition, the team plans to extract and culture microbes, and analyse fluids and gases such as H2, from the porosity in the drilled rocks. This, together with shipboard characterisation of core and thin sections, will provide background to this project and enable sample selection. Furthermore, there is a wealth of past expedition samples that can supplement the sample collection for this study.
The project will:
- Use state of the art microanalytical and data analytics/machine learning techniques to quantify both porosity and the progressive filling of porosity by secondary minerals, on new and existing samples from the Atlantis Massif
- Undertake novel mineral dissolution experiments in Leeds to establish far from equilibrium dissolution rates of plagioclase at temperatures up to 300 degrees C, and with a range of fluid pH and composition
- Construct thermodynamic reaction path models in collaboration with Dr Frieder Klein of Woods Hole Oceanographic Institution (WHOI) to investigate the effects of fluid composition, temperature and pH on the progress of different observed reactions in gabbro-dominated and serpentinite-dominated environments